Worlds First Fully Digitally Integrated Mobile Medical Screening Programme

Our project aims to disrupt the logistics of mobile medical screening programmes and remove barriers to taking screening and care out into the communities that need it. To do this we will create the worlds first fully integrated digital screening programme with the National Breast Screening Service in England. We will use satellite and 3G|4G to transform old isolated screening vans into connected internet devices. We will create a new control desk to harvest and analyse data from the vans to make a step change in their flexibility and efficiency. In turn we will increase throughput and reduce costs whilst improving data security and turnaround times for the people being screened. At the end of the project we will have created a showcase service that will demonstrate the benefits of integrated screening and disrupt the metrics of costs and effectiveness in a way that will open new potential markets in the UK and abroad. We will also develop our own infrastructure so that we are able to deliver and support complete integrated screening solutions to these new markets thereby bringing growth to our company and the UK economy.